Transfinite Systems proposes a study of the market potential to deploy various radiocommunications networks in combination with energy efficient lighting on existing lamp posts in the UK

We have identified a preferred product type, based on the market analysis, and potential suppliers for all components. We have progressed our discussions with a site suitable for a Proof of Concept study and continue to investigate routes to a mass market and the reduction of deployment and maintenance costs.